The Design of Everyday Things

The PhD investigates the nature of design practices being applied to the growing commercial field of the Internet of Things (IoT). In applying an ethnographic approach to understanding how traditional user experience (UX) design techniques are employed in developing IoT products and services, this PhD also looks to connect such industry developments with relevant work in Ubiquitous Computing and Human-Computer Interaction (HCI) research. Insights will be fed back into academic research through an informed understanding of the practicalities and constraints of applying these design techniques within a rapidly developing commercial environment of IoT.